Diversification of selling methods

External advice and professional expertise is required to help with the building of the the manufacturing base, new design facilities and support with identifying the new product range which will be manufactured in the region. Advice is also needed with intellectual property protection, new product design and commercialisation of the new product range.